The Functionality of Bio-Materials and How They Could Help to Solve the Growing Problem of Waste in the Design Industry.

This research will explore current understanding of bio-material design and describe their physical and social
limitations. It focuses on challenging their life-span, user issues, and perceptions of bio-materials as practical
materials. The research will question the need for industrial production of synthetic materials and focus on
the importance of a self-sustaining, respectful approach to materials in textile and product design, whilst
encouraging others to do so. The existence of synthetic waste and its relation to consumption, ethics,
ecology, human-centred design and how this impacts on our relationship with materials and the 'natural
world' will be questioned.
This proposed PhD will be practice led (textile and product design), throughout which a range of bio-material
prototypes will be developed. The research will test how the lifespan of bio-materials can be prolonged in
order to compete with the functional qualities of synthetic materials. This research is timely given the current
public discussion regarding the environment and how textile and product designers should be more
prominent within this debate.